London South Bank University and Open Date Equipment Limited

To design, develop and manufacture a novel Fuel Property Measurement Assembly product to provide real time fuel parameter data to deliver fuel efficiency savings to the aerospace industry